Detecting communication situations for AI-enabled hearing aids

Hearing impairment is a prevalent problem in the UK, affecting approximately 1 in 6 people making it the second most common disability in the country. However, despite the fact that 6.7 million people could benefit from using a hearing aid, only 2 million people use them, and even those that do use them do not find them to be especially effective1.

The basic function of a hearing aid is to amplify specific frequencies to directly compensate for the hearing loss experienced by the user. This is effective in quiet, ideal environments, but the overwhelming majority of typical communication situations present much more challenging environments, with lots of background noise, competing conversations and reverberation. In these scenarios, the amplification also gets applied to these unwanted noises, which renders the desired speech signal inaudible to the user. To mitigate this key issue, new approaches are needed that are able to amplify selected sound sources.

Beamforming is an extremely useful technique for enhancing the desired sound sources; in systems with multiple microphones, such as hearing aids, the signals from each microphone can be combined in such a way that the signal from a specific direction is enhanced. While there has been a lot of progress in this domain, it is difficult to apply in the context of hearing aids; there are significant computational restrictions due to the small form factor of the device, the system must function in real time with low latency (the signal should not be delayed by more than 10 ms), the microphone arrays are constantly moving, and the precise relative positions of the microphones may not be accurately known.

While modern beamforming algorithms are very sophisticated, their effect is severely limited when little is known about the acoustic scene; the algorithm needs to be aware of which sources should be amplified, and which should be attenuated. The aim of this project is to investigate methods and features that distinguish between common conversational scenes so the hearing aid may determine which sound sources are relevant to the listener, and which sounds are interfering (similar to what is described by the cocktail party effect). It can be especially difficult when the interfering sound is also speech, such as a nearby conversation or TV show, since there may be little acoustic information which can indicate whether it is relevant to the listener. For this reason, it is important to explore machine learning methods that consider both acoustic information and behavioural cues from the listener; head movement, for example, has been shown to provide insight into the scene and where the listener's attention may be2.

1. Deafness & Hearing Loss Facts, 2022, https://www.hearinglink.org/your-hearing/about-hearing/facts-about-deafness-hearing-loss/
2. Lauren V. Hadley and John F. Culling. Timing of head turns to upcoming talkers in triadic conversation: Evidence for prediction of turn ends and interruptions. Frontiers in Psychology, 13, 2022.